Nano-ARPES studies of novel transition metal dichalcogenides

An Overseas Travel Grant is sought to cover travel costs to carry out the first X-ray experiments on two new two-dimensional layered semiconductor materials (ReS2 and ReSe2) over the next six months, using the high intensity X-ray beam available at the SOLEIL synchrotron, Paris. This synchrotron is unique world-wide at present in providing a high intensity, tunable X-ray wavelength, and a focused spot which is sufficiently small that we can image and target regions of of the sample consisting of single atomic layers or multiple layers at will, thus enabling us to find out how the semiconductor properties change as the thickness increases from the ultimate 2D limit up to the 3D bulk crystal behaviour. This is a new type of experimental work for the Bath group but is part of a very exciting new research direction that it is pursuing, and its studies of ReS2 and ReSe2 by other means have attracted significant attention.

Potential impact
In the short term, the research will impact mainly on the academic community, where there is a strong drive to develop applications for layered semiconductors and the nanoscale devices that can be fabricated from them. The present materials (ReS2 and ReSe2) offer functionality in a heterostructure device that no other transition metal dichalcogenides do and one can predict possible applications for them in sensing, catalysis, magnetic structures (though this is very speculative at present), superconductivity and opto-electronic devices. Thus longer-term beneficiaries of this work will be industrial R&D groups interested in nanoscale semiconductor devices going beyond silicon technologies. The promise of completely new device concepts based on, for example, valleytronics, is attracting academic attention and is likely to generate a new industry sector if realised. Meanwhile, some layered semiconductors are finding more mundane but still highly important roles and will have a shorter-term impact: these include composites of layered semiconductors for improved thermal conductivity, mechanical strength, or strain gauge applications, and these are already beginning to impact on a range of manufacturing industries.